Telematic Theatres: usable technologies and the dramaturgies of global space

This research involves exploring and making telematic performance. By 'telematic' I mean the use of the Internet to connect two or more places that are separate from each other, with performers in each location interacting with each other. Spectators in each location see the performers who are in the same space as them, and also the performers elsewhere on one or more screens.\n\nA number of performing arts practitioners and computer specialists are exploring telematic performance, although to date the work has focused more on technical issues (how to make the interactions work as well as possible), and there is a tendency towards dance-based or physical performance. My own interest is to explore the dramatic potential of this new medium, and to look at ways in which the basic principle of telematics - the separation of spaces and people, and the creation of a shared space and event that is both concrete and virtual - can be harnessed as part of a new sort of theatre.\n\nIn order to do this, I want firstly to establish a rock solid, trustworthy telecasting system. More, I want it to be based on equipment that is, broadly speaking, readily available. I have started to make initial inroads here as the director of Station House Opera, a theatre company that makes performance pieces working with different media. We have recently started to explore telematics, using Apple's Quick Time software. I want to develop this work so that we can arrive at a kit of parts - cameras, laptops, projectors, software that is freely available - that you might be able to gain access to even if you are not working in an academic institution or for a commercial company. I will publish details of the kit of parts online, as I want to enable a wide range of practitioners to benefit from this research.\n\nAfter this, I will take the research a step further by exploring ways of creating a mobile system - that is, one that doesn't have to be in a theatre or a studio, but can be taken to many different locations. This will involve using mobile phone technology and wireless connectivity. Again I will make the results of this research as widely available as possible.\n\nI will then turn to the dramaturgical side of the research. I will look at how story structures, notions of characterisation and the sequence of actions have a bearing on the sorts of shows we might make using telematics. I will work with students at Central and with partners elsewhere to explore different sorts of exercise across different locations and spaces. For example, we will look at how we can create the sense of a single character with performers in three different locations. We will see whether we can create a single sustained action across different sites or, by contrast, find ways of emphasising the difference of the spaces for dramatic effect in a single story.\n\nAs part of the Fellowship I will develop partnerships with practitioners and institutions that are themselves exploring telematic performance and wish to become involved in particular experiments. From the outset, the University of Chichester and Maqamat in Beirut are partners. This will give the research a national and international dimension. It will also allow me to engage more closely with questions about the nature of global space, and what it is to be both 'local' and 'global' within the same performance event.\n\nI will develop the research in a series of workshops, technical laboratory explorations and short performances. I will convene two symposia to help gather together knowledge about telematics and to discuss some of my findings. The first symposium will look at systems for telematic performance, the second at issues to do with drama and space in this new medium. Towards the end of the Fellowship I will present a series of performances that share the discoveries and solutions of the research.\n